How Knowledge Gets Around: The Epistemic Value of Testimony

In the absence of independent reasons to believe that P is true, is someone's asserting that P evidence for the truth of P? Are we entitled to assume that the speaker will generally tell the truth?
Or is our reason for believing in the truth of an assertion not evidential at all? Perhaps to tell someone something is to assume responsibility for the truth of what you assert. If the latter is true, then we are much more dependent on others for justifying our beliefs than we realise.